Resonant and shaped photonics for understanding the physical and biomedical world

Light has been used for centuries to image the world around us, and continues to provide profound insights across physics, chemistry, biology, materials science and medicine. However, what are the limits of light as a measurement tool? For example, we can use light to image single bacteria, but can we also use light to trap a single bacterium, identify the bacterial strain and assess its susceptibility to antibiotics? How can we image over multiple length scales, from single cells to multiple cellular tissue, in order to comprehensively map all the neuronal connections in the brain? Can we use a combination of resonance with the wave nature and momentum of light to measure the forces associated with the natural and stimulated motion of a single neuronal cell, or even the extremely small forces associated with phenomena at the classical-quantum interface?

This proposal aims to answer these questions by exploring new and innovative ways in which we can use light to measure the natural world. This research builds on our recent advances in photonics - the science of generating, controlling and detecting light - and in particular will exploit resonant structures and shaped light. These provide us with tools for controlling the interaction of light and matter with exquisite sensitivity and accuracy. We will run three research strands in parallel and by combining their outputs, we aim to address major Global Challenges in antimicrobial resistance, neurodegenerative disease, multimodal functional imaging and next generation force, torque and microrheology.

Our work is supported by a suite of UK and International project partners (both academic and industry) who are enthused to work with us and have committed over £0.5M in kind to the programme.

Potential impact
The impact of Photonics is felt across many disciplines - physics, chemistry, information technology, as well as the biological and medical sciences. The inter-disciplinarity of our innovations is reflected in the wide range of potential future applications, industries and stakeholders that will benefit from our research. We anticipate particular impact within healthcare and associated industries; the key biomedical issues of neurodegenerative disease and antimicrobial resistance, present major challenges to patients and healthcare providers around the world. We anticipate other areas of impact beyond healthcare, such as in situ monitoring of environmental contamination and water quality, rapid screening of bacteria for the production of high value chemicals, the detection of infectious agents for defence and security and on a fundamental level exquisite force sensing at the quantum-classical interface.

Potential stakeholders include:
1) Healthcare providers (including NHS) and patients; Department of Health; Home Office; Ministry of Defense; Environment Agency/DEFRA.
2) Business/industry including Medical Devices manufacturers; Diagnostics companies; Pharmaceutical/Biotech companies; Research equipment manufacturers; suppliers of optical and photonic systems and components.

A number of mechanisms have been put in place to engage with potential stakeholders throughout the course of the project and beyond. These include:

Healthcare impact: We will regularly review progress and consider which technology may offer opportunities for translation. We will be supported in this through our strong clinical links (Medical School of Ninewells Hospital, Institute of Medical Science and Technology, Dundee, and the York Hospital NHS Trust) who will provide advice on technology development, clinical samples and access to their laboratories. We also have direct input from the Wellman Centre for Photomedicine at Mass General Hospital, USA; Albert Einstein College of Medicine, USA; Max-Planck Institute for the Science of Light, Germany. We will participate in UK healthcare meetings to ensure that a wider range of researchers are aware of our research. These activities will lead to contacts with whom we could work to take forward new diagnostics or treatments arising from our research.

Intellectual property: There is a significant prospect of intellectual property arising from this proposal. The investigators have a strong track record of patenting their research. Protection and exploitation of intellectual property arising from the project will be supported by the University of St Andrews and Research & Innovation Services at York. The input from project partners IP Group, M Squared Lasers, Phillips and Almac will also be invaluable, as between them they have a wide IP portfolio including the Healthcare technology space and will be able to advise on the most promising opportunities.

Commercialisation strategy: Our research is relevant to a wide range of companies. We will use our contacts in these companies to bring relevant developments to their attention. Workshops in years 3 and 5 will be used to disseminate our research to an audience (50-80 attendees) that represents the full range of beneficiaries, i.e. researchers across the physical and life sciences, from both academia and industry. The input from project partners will be invaluable and will support us throughout the Programme, providing commercialisation advice and market intelligence. Their support includes direct investment, commercial and technical due diligence, market research, customer engagement, business plan development and investment proposition, and ultimately facilitation of the spin out process and subsequent business building.